Understanding the effects of the egress restriction factor Dock5 in Kaposi's sarcoma-associated herpesvirus

The Herpesvirus family includes eight human viruses that cause life-long infections and a variety of diseases, including skin lesions, encephalitis and cancers. Kaposi's sarcoma-associated herpesvirus (KSHV) is an oncogenic human virus associated with different malignancies, including Kaposi's sarcoma. As all Herpesviruses, KSHV replicates in the nucleus where capsid assembly takes place. Following assembly, capsids have to traverse the nuclear envelope to enter the cytoplasm in their route to exit the cell. Using state-of-the-art "omic" approaches we have recently discovered that virus infection upregulates a cellular miRNA (miR-365a-3p), which in turn reduces the expression of the cellular protein Dock5. Suppression of miR-365a-3p activity (using a miRIDIAN microRNA Hairpin Inhibitor against miR-365a-3p) and over-expression of Dock5 were found to block nuclear egress of KSHV capsids.

This PhD project aims to apply a multidisciplinary approach to characterise the role of Dock 5 in KSHV and other Herpesviruses nuclear egress. Specifically, we aim to understand if Dock5 interacts directly with KSHV capsids, or if it affects cellular components (e.g. microtubules) to prevent capsid egress. Furthermore, we aim to test if Dock5 over-expression affects viral egress of other Herpesviruses, like Herpes Simplex Virus or Cytomegalovirus. If this were to be the case, it could represent a target for novel therapeutics against Herpesviruses.

The student will apply fluorescent microscopy, cellular electron microscopy and biochemical approaches to characterise the effects of the over-expression of Dock5 and the effect of miRIDIAN microRNA against miR-365a-3p on KSHV and other Herpesviruses. The student will also study by cryo-electron microscopy the capsids accumulated when Dock5 is overexpressed. Purification of these capsids will be done by a novel nanobiopsy approach that uses a nanopipette to extract the accumulated viruses from living cells. These capsids will then be further analysed by cryo-electron microscopy using the state-of-the-art electron microscopes recently installed in Leeds